Agri Plus Mode of Action

A key objective for agriculturalists is to produce crops that enable them to maximise profits. This is achieved through cost effectively growing better produce at higher densities.

A ground-breaking Biostimulant, Maxstim Agriculture Plus™, utilises a blend of natural products and plant extracts to encourage faster and more vigorous plant growth and increased yield